Sediment mobility in Himalayan rivers recorded by seismic monitoring with implications for flood risk under a changing climate

The Karnali River near the mountain front. When this photo was taken, the water is clear and there was no sediment transported. During monsoon floods, all the coarse gravel is mobilised. At what water level this happens is an important question!